Articulating the Impact of Cultural Programming in UK Public Libraries

The Research Project
In multicultural Britain, public libraries bring people together and shape the experience of places in ways that we don't fully appreciate. Whilst they are essential sites for accessing books and information, they are also vital to mixing, meeting and encountering others, providing a focal point of community and conviviality and increasingly understood as social infrastructure critical to collective life, well-being and sociality. Public libraries, then, create all kinds of opportunities for learning through their books, resources, and digital inclusion agenda, their cultural programming and related co-curation activities and through opportunities to be with others, shaping 'cultural learning' about each other and a sense of togetherness in (superdiverse) places.